K3 Metrology

Metralis enables automated, jig-less assembly, in process measurement, resulting in higher production rates for next generation aircraft and defence platforms, while reducing re-work, scrap and downtime. The project will accelerate the commercialisation of UK-developed technology, from Technology Readiness Level (TRL) 5 to TRL 8, and supports the UK's ambition to lead in industrial metrology for the factories of the future.

K3Metrology is developing Metralis, a first-of-its-kind large-volume coordinate measurement system designed for next-generation automation and digital manufacturing. Inspired by end-user recognised limitations in the state-of-the-art in industrial measurement systems and building on the best features of laser trackers, photogrammetric systems and advanced measurement software, Metralis combines a network of laser-based sensors with intelligent software to track multiple objects simultaneously, quantify measurement quality and integrate data directly into factory workflows. Built on 15 years of research at the National Physical Laboratory (NPL), Metralis will support the UK's transition to digital, automated and high-productivity manufacturing.

On the back of successful demonstration of metrology assisted robotic use cases using the NPL developed prototype, Metralis is now ready for commercialisation.

This project will complete the development and productisation of Metralis, transitioning it from an advanced prototype to a pilot commercial-grade system ready for customer trials. Key activities include cost-down engineering of critical sub-assemblies, hardware productisation, refinement of core algorithms, industrial-grade software development, and system validation and certification.

The innovation lies in Metralis' combination of simultaneous, real-time, multi-object position and orientation measurement with built-in self-calibration, traceable uncertainty evaluation, scalability and digital integration. This enables manufacturers to achieve high-accuracy measurement, automated process control, and advanced robotics integration across factory-scale environments.

Metralis addresses a critical barrier identified across aerospace, defence, energy and high-value manufacturing sectors: the lack of fast, high-accuracy, traceable metrology capable of supporting flexible robotic automation, and high-rate production.

Early-adopter organisations, including Primes within the aerospace, defence, and energy sectors, have already identified multiple use-cases requiring this capability, particularly for their next generation production programmes.

This project will deliver the first pilot commercial-grade system of its kind, establishing a new UK-based capability in advanced metrology for digital manufacturing.

Based in North Wales, K3Metrology, a spinout from NPL, will create high-skilled engineering roles and contribute to the region's growing advanced-manufacturing ecosystem.